Decarbonisation in South Wales.

To be confirmed - the student is part of a CDT in which year one focuses on Taught Modules and the formulation of ideas for the research project itself - the project will be identified and defined in year 2 starting October 2024